How natural selection shapes genetic variation

This PhD project aims to understand the role that natural selection plays in determining how heritable traits are by combing experiments and data collected on E. coli with data from large public repositories.